WEAVE Detectors Completion

This grant is to complete the production and commissioning of the detector system for the WEAVE spectrograph.

Potential impact
ARI has a long tradition of strong industrial and PUS engagement. For this particular project we will continue our policy of engagement with engineering firms who will be commissioned to manufacture the structure of the instrument. In the past this has allowed firms working with us to upgrade their skills and machinery to deliver the high precision needed for astronomical instrumentation, allowing them to received grants and R&D tax credits in order to upgrade their precision machining capability and safeguarding a number of jobs at the time. In addition such firms have been able to use their work on astronomical instrumentation to enhance their reputation with other customers and has assisted them in gaining access to new markets (for example contracts with ING and CERN).